Oxford Brookes University and Aquobex Limited

To develop and deliver a unique protocol for surveying food damage, which produces integrated solutions drawn from a range of different technologies and suppliers, and thereby support the development of a consultancy business.